Fuelling well-being, self-care and independence for seniors through crowd-based funding stream

One of the greater challenges in society currently, is the changes in demographics. The number of seniors increases rapidly (absolutely and relatively, that part of the total population), and with this change comes also a natural increase in the need for support. As many of the age-related disorders are created by inactivity, rather than age itself, there is a need to focus on habilitation more than rehabilitation, prevention rather than "repairs", self-care and independence rather than being productive within hospitals.

The social care system in the UK is stated to be under severe crisis, with the Covid pandemic amplifying the situation. The Health Foundation estimated already back in 2019 (pre-covid) a shortage of up to £10bn by 2023 if we are to meet the demand pressure of the population, and the continuous cut in budgets for the past 15 years is said to result in deterioration of health and low quality of life for millions of people. The focus of public funds coming into the senior sector is on the sheer basic medicinal and health-related needs, downplaying or ignoring most initiatives and programmes that could have been successful in preventing disorders and health-related problems in the first place - be that physical illnesses or mental challenges.

We propose an entirely new approach to funding streams to support initiatives and programmes that will aid seniors to be healthier longer, and hence increase independence and well-being and general quality of life. We will build a revolutionary crowdsourcing - crowdfunding platform for impact and sustainable change. The Takk! platform empowers the crowd to instigate and influence initiatives for making people's lives better. The platform is purpose-driven and it allows for donations, membership and impact investments. This will enable online donations from private individuals which are amplified with matching donations from partners, targeted to the specific initiatives and programmes (available in the platform). In sum this will increase activity and quality of life, and so help seniors to stay independent and healthier longer. By taking part in the initiatives, the seniors will increase self-care and build resilience to illness, whether that is of a physical or a mental nature.